Eco-Meadow Turf: 100% Recycled Wildflower Meadow Turf grown with reclaimed substrates and recycled fertigation

This farmer-led project will test whether by-products from English soft-fruit (strawberry) production can fully replace the conventional inputs used to grow meadow and wet-ground turfs within a single on-farm trial. Easylawn Turf Limited will lead replicated plot trials using backings made from recycled polytunnel plastic and recycled fibres, a rooting medium of spent strawberry coir supplied by Freshfields Fruit Ltd, and fertigation with captured, filtered and UV-treated drain water. Treatments include meadow, wetland and riverbank seed mixes grown on the recycled system and benchmarked against the current commercial standard for establishment, rooting, liftability and survival after laying.

If successful, this will be the UK's first turf grown entirely from recycled inputs, reducing single-use plastics and potable-water use while creating a local circular economy between soft-fruit growers and turf producers that can be replicated quickly across England. Indicatively, the recipe targets ~30% lower unit cost (about £10/m² vs £14--15/m²), replaces most mains water during establishment by reusing drain solution, and eliminates virgin backing meshes by switching to recycled polytunnel film or fibre.